Heritage Legacies

Research on heritage within Connected Communities embodies many of the objectives of the programme as a whole. By investigating the lives of past communities through research with contemporary communities, new models of research practice, ethics and outcomes are reshaping the very concepts of community and heritage. Connections are being made across many dimensions of heritage and the heritage sector: between past, present and future, between communities, universities and heritage organisations, and between research, public engagement and performance. Our proposal is to learn not just about the individual successes and failures of such research in a narrow evaluative mode, but to explore the dynamics of the relationships and the legacies that are being and could yet be formed. The opportunity we have is to describe and promote these legacies in such a way that helps shape the future of community and co-produced heritage research.
Hertiage Legacies will proceed through collaborations amongst projects and heritage organisations, and through community and university co-evaluation of Connected Communities heritage legacies. Heritage, as a process of relations between past and present, has in Connected Communities taken diverse forms, and our project will convene two networks to explore them. The first will be a small but diverse set of Connected Communities heritage projects that will be the focus of intensive co-evaluation at the Universities of Aberdeen, Cardiff and Sheffield, together with co-design research based at the University of Leeds. The second network will be a broader set of projects drawn mainly from the Connected Communities 'Research for Community Heritage' programme together with partner organisations including the Heritage Lottery Fund and National Co-ordinating Centre for Public Engagement. These will be brought together to help set the agenda for our legacy research and contribute to its outcomes.

Potential impact
The key audiences for the research will be community heritage groups/projects, academics, museum and heritage organization and professional networks and key funders and coordinators (AHRC, HLF, NCCPE). A key principle of our research design has been to involve key users groups in our research from the pre-bid stage so that our pathways to impact beyond the life of the research project are in place from its inception.

Heritage Legacies has two key methods of impact, underpinned by a central principle of action research - to integrate impact pathways into the core research process:

(1) impact will be delivered through the research process by involving key users of the research in the critical and reflective stages of the project in ways which will strengthen and focus our insights.

Community heritage groups and key funders and programme coordinators the HLF and NCCPE have been involved in shaping the bid. At Stage 2 of our research design we will have an agenda setting workshop to which all Research for Community Heritage projects will be invited. At Stage 3 (through field work in Cardiff; Sheffield and Aberdeen) and Stage 4 (through the 'micro-legacy' projects) the research will actively engage with a wide range of Research for Community Heritage and Connected Communities projects. The aim of this is to iteratively ground and strengthen the resonance of our insights in multiple contexts and for a range of potential research users.

(2) both during and beyond the life of the project, we will reach a wider audience using a blog, podcasts and social media, promoting the findings through existing professional networks, and producing publications and online resources.

A similar philosophy will underpin pathways to a widening range of users. We will use the twelve months of the research project to deliberately cultivate a range of users for our research through the project by making use of a blog site, of twitter, our local and national networks (via HLF and NCCPE) and discussion lists for a range of community and professional networks (such as British Council of Archaeology, Group for Education in Museums, Social History Curators Group). These feedback loops involving wider audiences are built into our research design and will actively shape our project outputs. Our project outputs will be:

- An edited volume on heritage legacies with a leading academic press, based on our workshops and fieldwork.
- A report to be made freely available at the end of the project for all stakeholders and interest groups. To make the report engaging and easy to read it will draw on a range of techniques for communicating our ideas from telling stories about each project, good use of photographs and visuals and summing up key findings and ideas in short text boxes.
- An online resource detailing the progress of our work, archiving project reports and facilitating ongoing discussions of heritage legacies.
We will gather final feedback - with a focus on whether the research insights were usable - through qualitative feedback solicited via an online survey.